Pervasive Integrated Millimeter Wave Systems Technology

Pervasive Integrated Millimeter Wave Systems Technology offers immense potential for inventive research and industrial deployment in areas as diverse as environmental monitoring, terrorist countermeasures, vehicular radar, and high capacity broadband wireless data links. The aim of this platform grant is to provide the means for a strategic repositioning of the research efforts of the Queens High Frequency Research Laboratories so that a holistic integrated mm-wave system perspective can be incorporated and eventually dominate our activities. This effort would include broadening of our research base in order to enhance interdisciplinary activity with other mm-wave biased research and commercial organizations as well as to form multidisciplinary liaisons. The creation of a framework for the structured development of advanced integrated mm-wave applications which is underpinned by a coherent enabling technology portfolio offers a unique opportunity to facilitate significantly strengthened leading edge research effort in a difficult and extensively unexplored domain. This will position us as a major center for millimeter wave research in the global community and a reference point for industry. Platform funding is requested to the value of 691K for a 48 month programme. This will help to retain 9 key staff in the area of millimeter wave research, and to engage a new research worker. Two major new research initiatives will be instigated as a result of this grant in the areas of integrated circuit chip/package co-design and advanced active electromagnetic synthetic materials. The funding will also be used to create international links with a number of major industrial and academic partners. This will lead to exchange of research staff and participation in international research programmes. It is estimated that this platform grant will leverage further funding this will be used to expand to our research portfolio and employ additional workers .